DELICE (Design of Engineered Lightweight Innovative Casings for Engines)

Design of Engineered Lightweight Innovative Casings for Engines (DELICE) Building on the success of the Trent family of three shaft engines Rolls-Royce has announced its intent to develop UltraFan™, a novel Ultra High Bypass Ratio (UHBR) geared architecture. This provides a significant improvement in propulsive efficiency and will be available for the next generation of aircraft 2025 and beyond. A fundamental enabler for this new architecture is the development of a large diameter, low speed, low pressure ratio fan system. This project will result in the design and manufacture of the world’s largest composite fan case in support of the UltraFan™ demonstrator programme. Rolls-Royce will work in partnership with the National Composites Centre the University of Oxford and utilise the UK manufacturing services supply chain to achieve this overall aim.